SPARK (Scaling business through Prospect identification using Ai and Realtime market Knowledge)

**Project Vision** - To scale nationally and internationally SMEs and large businesses must identify and market their products and services to new customers ("prospects"). However, understanding unknown prospects in any region is expensive, inefficient and risky (especially considering COVID-19). Processes (identifying prospects, understanding prospect value, targeting, marketing and understanding internal knowledge) are complex and challenging, even for large enterprises and especially for SMEs, resulting in just 9.8% UK SMEs exporting (FSB, 2018).

Artificial Intelligence (AI) and Machine Learning (ML) have the potential to revolutionise the process of scaling businesses to new markets and export.

With Innovate UK support, Growth Intelligence has developed a platform allowing UK businesses to identify any UK-registered company that is likely to buy their product/service. To expand internationally, SPARK must radically innovate the platform with advanced AI/ML to predict both SMEs' and large enterprises' most suitable worldwide prospects and marketing channels for maximum return-on-investment (RoI).

**Key Objectives -** Industrial Research to develop and validate a platform that SMEs and large enterprises can use to quickly and accurately identify and target prospects.